The fragments of Stesichorus: Introduction, Text, Translation, Commentary

Stesichorus was one of the most important Greek poets between Homeric epic and Attic tragedy: a brilliant story-teller who created memorable narratives out of traditional Greek myth, which then had a profound influence on subsequent literature. Most of his works were lost during the Roman Empire, however, and have only recently been rediscovered on papyri dug out of the sands of Egypt. I aim to produce the first major edition of Stesichorus, with a new text based on a re-examination of the papyri, as well as a full introduction and commentary. The edition will combine both philological and literary approaches to his work, analysing the nature of his poetic achievement and the significance of his legacy to later writers. The volume will also include a translation of Stesichorus' fragments, making his work accessible to a non-specialist readership.

Potential impact
My intended major critical edition of an ancient Greek poet is targetted in the first instance at professional scholars and students, and then at interested readers, whether academics or not, without Greek who can profit from the introduction, translation, and commentary. I also expect that my work will influence other areas of Greek scholarship, such as epic and tragedy, which are much more likely to generate wider cultural impact in due course.